Sewer Monitoring - User Experience

Climate change and population growth are increasing pressure on sewer networks. This challenge combined with increasing regulatory and public pressures to reduce environmental impacts and internal sewer flooding, means a step change is needed in sewer flow monitoring and management technologies. This step change is happening. Continuous monitoring of the entire network providing multiple parameters is on the horizon and with it Big Data. This data means that sewer operators can move to proactive and predictive management therefore reducing operating costs and reducing pollution incidents. This project aims to understand what the potential data uses are and how they will help sewer companies provide better customer services and protect the environment. But many new technologies fail because they are not designed with the people who will use the data insight in mind. Importantly, to make sure these opportunities are realised by operational personnel, it will identify what the data user interface and experience needs to be.